Complexity from Simplicity: Unlocking the synthetic potential of the Paterno-Buchi reaction

the PhD summarises the development of the Patero-Buchi reaction between aliphatic ketones and maleic acid derivatives